A digital platform for learning creative technologies, lowering the barriers of accessing knowledge and empowering young adults and artists to develop lifelong skills for 95% less than attending a university course

Music Hackspace Ltd (Music Hackspace) is a UK micro company with a core project team of Jean-Baptiste Thiebaut, Laura Murden and Phelan Kane. Music Hackspace is solving a significant unmet need with its creative technologies platform designed to serve the online education industry. This innovative platform will use machine learning to provide online learners with more affordable, easy-to-use and personalised on-demand creative technology courses.